Junaid Malik

Quantatrace is developing a new nanomaterial-based authentication platform to address the growing challenge of counterfeiting across high-value global supply chains. The advanced track and trace system uses quantum dot nanomaterials that emit distinct optical signatures when exposed to light. These signatures act as physically unclonable identifiers that are embedded directly into products and can be read using compact optical equipment. This creates a secure, tamper-evident method of verifying authenticity at any point in the supply chain.

The project will develop a working prototype over six months, including the design of a quantum dot materials library, integration of a high-precision optical readout system, and development of a digital interface for verification. Collaboration with the University of Glasgow and Fraunhofer Institute UK will support materials validation and optical system engineering.

In addition to technical development, this award will support the protection of intellectual property associated with the core innovations, enabling future commercialisation and export opportunities. The project contributes to the UK's strategic position in secure manufacturing, advanced materials, and anti-counterfeit technologies, while creating new pathways for trusted global trade.